Theories of the digital posit and new understandings of the body and materiality, and new technologies posit new bodies and new materialities.

Sub questions

How do digital scenographies extend the bodily capacities of audiences?
How do we conceptualise the simultaneous experience of physical and vitual scenograhic space?
How do body and environment act on and affect one another in the context of digital scenographies?
Can we theorise a post-human experience of scenography?
What might these questions mean for the relationship between scenography and the body more broadly?

I would like to develop a post-human theory of the experience of scenography, and in doing so to build upon the scholarship on how scenography operates on its audience. The proposed practice-led PhD will draw on theories of the digital that argue that new technologies open up new modes of perception and problematize existing notions of embodiment, bringing these theories together with existing discourses around the audience experience of scenography. This theoretical approach will be developed alongside a series of intermedial performances where immersive physical and virtual scenographic spaces overlap.